AtlasBio - Analytical Technologies for the Lyophilization and Stabilization of Biopharmaceuticals

The AtlasBio (Ref. 102610) was conceived in response to the government's Innovate UK funding competition "Analytical Technologies for Biopharmaceuticals". The project aims to develop a multiplexed suite of process analytical technologies (based on Raman, near infrared and impedance spectroscopy) which support the freeze drying of biologics from the scale-up of batch freeze-drying to the development and implementation of new continuous freeze-drying methods. Our partners are GEA Process Engineering (LEAD), The Centre for Process Engineering, the National Institute for Biological Standards and Control, IS Instruments Ltd, Blue Frog Design Ltd, Ocean Optics UK, OncoLytika Ltd, De Montfort University and Nottingham University.